Working Towards Quasinormal Mode Deconstruction / Subtracting Foreground and Background Gravitational Wave Signals In Search of First Order Phase Tran

Blackhole mergers consist of three key stages: inspiral, merger and ringdown. The phase of highest interest for us is ringdown and the information within that portion is encoded in a gravitational wave's signal. The leading theory that explains the wave's construction is Perturbation Theory and the superposition of the solutions to Teukolsky's Master Equations. As there are so many different unique solutions that can lead to a satisfactory master equation, deconstructing the signal into its individual signals is very coveted to learn more about the initial conditions of the two black holes prior to their coalescence. The question thus arises, "Is it possible to do such a deconstruction in the first place?". In the past, many mathematical challenges have arisen as others have tried their hand at doing just that, but with increasingly strong computational power and other mathematic breakthroughs, there may be success in the arena.

A few of the steps that will be taken to reach this goal consist of constructing an algorithm that can find the coefficients needed to fit any function with an orthonormal basis to a certain degree of precision and orthonormalizing a non-orthogonal basis with a newly constructed one.

__

The Standard Model of Physics has been used for some time to explain three of the fundamental forces. Although it is a sufficient theory for now, it is essential for scientists to probe for limits to theories. Within the one force that the SMP doesn't explain may lie an essential tests to its limits. The XG GW detectors are unlocking frequencies that were not previously accessible and in LISA may lie the signals for first-order phase transitions and other cosmological interest. As a follow up to arXiv:2406.04894, the next few months will be used to redo their methods with the addition of considering sBHBs and reconstructing the PSD curves from scratch as opposed to using an analytical expression given by another research team.